Low Cost Force Feedback Technology to Enable Access to Computers for Users with Special Educational Needs

Haptic (touch feedback) technology provides an intuitive way to interact with computers. Although in its infancy, haptic technology will play a key role in future HCI. One area, currently not exploited, but with great potential is simplifying HCI experience for disabled users, particularly the visually impaired.
Generic Roboticswill design a software API which will allow us to test the feasibility of using our low cost haptic device to interface with a common DTP package to feel the shape of graphs and other commonly used visual presentation elements